OPTIMISER2.0: Deployable, clean fuel selection and smart monitoring in-tank solution for a variety of engine and tank combinations to reduce emissions and fuel consumption

Fuel becomes contaminated from water, particulates and bacteria settling to the bottom of fuel tanks. Fuel contamination leads to engine damage, machine downtime and reduced productivity; particularly in construction and road haulage.

FuelActive has achieved demonstrable success in the fuel solutions market through developing innovative retrofitted fuel-delivery and monitoring systems that help prevent breakdowns with two products currently:

* **FuelActive:** Floating fuel-extraction pipe delivering the cleanest fuel, mitigating injector damage and engine failure
* **iFuelActive:** Smart fuel-extraction unit utilising in-tank sensors/telemetry to remotely monitor fuel-quality

This project will evolve FuelActive's conceptual 'Optimiser' design to create a seamlessly deployable solution across a variety of engine and fuel tank combinations that can be directly installed within equipment/vehicles during maintenance cycles or at pre-delivery inspections (aftermarket) and confirm unit technical specifications for production samples. Consequently, allowing Optimiser to attain vehicle Type Approval post-project and become highly-scalable within numerous vehicle production plants and fuel-types.

Currently, fuel pick-ups fulfil a single function; to extract fuel and are static devices, resulting in exposure to contamination at the bottom of the tank. Optimiser combines a dynamic fuel pick-up with a fuel-sender to extract the cleanest fuel, with on-board fuel-quality monitoring; preventing contaminants entering the system. Real-time fuel temperature, quality, pressure and flow-analysis information will enable remote analytics, predictive maintenance and improve fuel-stock management (on-site/multiple vehicles). ECU integration provides benchmarks for fuel consumption, diagnostic alerts, engine performance, vehicle utilisation, route-planning, improved driver behaviour (over-revving, heavy-acceleration, harsh-braking, aggressive cornering, idling) and fuel/vehicle theft.

Large inefficient diesel engines combined with high annual mileage accounts for 39% of the transport sector's CO2/NOx emissions (~5% of fossil-fuels) globally. Optimiser provides an immediate response for COP28, with ~5% CO2/NOx reduction; effectively removing 1-in-20 existing vehicles if adopted at-scale. This project will deliver a step-change to existing fuel-extraction systems by supplying the cleanest fuel from Day-1\.